Building a digital platform to support high-quality low-carbon installers

Renbee is powering home decarbonisation through technology and finance, and our mission is for everyone to live in a carbon-free home.

We are building a digital platform that supports specialist installers of low-carbon technologies (Heat Pumps, Solar Panels, EV Chargers, Battery Systems) to navigate complex processes and regulatory requirements. By leveraging the Renbee platform installer businesses can operate more efficiently, and have the technology resources to tackle the decarbonisation of the 28 million UK homes.

We are building the one-stop shop for low-carbon installers, enhancing their productivity to meet the growing demand for low-carbon home solutions by streamlining the entire installation process -- from enquiry to project completion.

By connecting processes, systems and stakeholders at the intersection of homeowners, installers, industry bodies and regulators, we aim to accelerate the UK residential retrofit transition to a sustainable and low-carbon future. Our mission is to create a transparent, efficient, and easy pathway for home decarbonisation.

With the support of Innovate UK funding, we are now scaling our solution. Developing new tools to better serve the firms leading the green retrofit change and help the UK reach its Net Zero goals faster.